The University of Manchester and Unibrak Limited

To design, develop and embed an Industry 4.0 inspired data driven business model and management information framework which will support the company's strategic vision of expansion.